Laser surface micro/nano engineering of materials for the reduction of secondary electron yield

Laser surface micro/nano engineering of materials for the reduction of secondary electron yield

Potential impact
Please see Joint Proposal Case for Support